The role of stratosphere-troposphere coupling on North Atlantic air-sea interactions

Lu et al. (2021) has developed a new index based on Ertel's potential vorticity in the upper stratosphere. They show that the early winter conditions in the upper stratosphere play a key role in processing disturbances from the troposphere and then transmitting the signals back to the surface. The significance of this linkage is yet to be assessed and is the main topic of this project.

UK weather and climate are affected by the North Atlantic Oscillation (NAO), which accounts for variability of the mid-latitude jet stream that blows eastward across the North Atlantic Ocean. Air-sea interactions play an important role in the NAO. Climate models however do not capture the interactions well and exhibit weaker-than-observed signal. A misrepresentation of the upper stratosphere and its feedback processes could be one of the causes.

This project assesses the mechanism revealed by Lu et al. (2021) using model simulations from the Met Office's global seasonal forecast system, supplemented by targeted simulations with specific ocean perturbations. The aim is to improve the skill of long-range forecasts by providing better process understanding of the feedbacks between the upper stratosphere and ocean anomalies. Project outcome will benefit mitigation decisions and adaptation preparations for weather-related damage.